Improved function and survival of the transplanted kidney by treatment with xenon

Kidney transplantation is the most cost-effective therapy for end-stage renal disease. Despite considerable advances in immunosuppression and in short-term graft survival, little improvement has been observed in long-term survival rates. In 2007, 6200 patients were on the waiting list for kidney transplantation. Donor organs are therefore highly precious resources, and any intervention that reduces graft failure would be of enormous benefit. Nevertheless, early dysfunction or primary non-function is still seen in up to 50% of grafts from cadaveric donors and about 10% from live donors; these early failures are largely due to injury caused by blood supply being interrupted during cold preservation and warm revascularization of the graft. On the other hand, this injury may also play an important role in the development of chronic graft rejection and late graft loss. We will develop a therapeutic strategy that protects against the injury through a unique mechanism and thereby improves the survival and function of the transplanted kidney. Prevention or reduction of injury could both prevent graft failure and also allow prolonged storage of organs, thus improving donor allocation. If our strategy protects against the injury through a unique mechanism and thereby improve the survival and function of the transplanted kidney, this can be rapidly exploited in the clinical setting. While our therapeutic strategy is confined to renal transplantation, the clinical utility extends to all organ transplantation in which injury impairs graft function.

Technical abstract
Kidney transplantation is a cost-effective intervention for the treatment of end-stage renal failure. However, ischaemia/reperfusion injury (IRI), as a consequence of prolonged ischaemia (during cold preservation) followed by warm revascularization of the graft, can result in primary dysfunction of the transplanted graft; IRI can also predispose the graft to immunological graft rejection. Thus, interventions to prevent IRI will have a large effect in reducing renal graft failure. We have shown that xenon, the noble anaesthetic gas, either alone or in combination with hypothermia, protects against organ injury (including the kidney) induced by ischaemia/reperfusion when administered before, during and after insults. Our patented finding reveals that the mechanism involves increased translation of Hypoxia Inducible Factor (HIF) 1alpha together with increased expression of proteins of genes with a promoter region containing HIF; we anticipate that xenon will protect against IRI that accompanies renal transplantation through this same mechanism. We propose to explore whether xenon improves the function and survival of a transplanted kidney when administered to the donor before harvesting of the kidney, to the graft during cold ex vivo preservation, and to the recipient after implantation.